Imaging Plasmonic Polarimetry

We have demonstrated the ability to measure the structure of biological molecules using nanopatterned surfaces with unique plasmonic properties. When these plasmonic surfaces are exposed to light, they generate optical activity which is highly sensitive to the surrounding environment. These fields are capable of detecting binding events to proteins and are also able to detect the structural nature of the proteins. We are now able to measure these changes using a reflective polarimeter. In this project the candidate will build and test an imaging system for superpolarimetry which will enable spatial detection from a patterned substrate. Once the instrument has been build it will be calibrated against more established methods and finally tested with known biological samples.